India-UK Creative Industries at 75: Opportunities and Challenges.

This follow-on funding application draws on the PI's collaboration with artists on his 'Slanguages: Languages in the Creative Industries' research strand, part of the AHRC-funded 'Creative Multilingualism' project (2016-2020). Here, artists based in the UK diaspora, particularly from British Indian ethnic and cultural backgrounds, professed a need for a better understanding of their Indian counterparts in the creative industries; mainly, to foster better India-UK dialogues and to create potential opportunities for new India-UK projects across the creative industries. As such, 'India-UK Creative Industries at 75' will seek to answer this call by creating a series of 3 online workshops and a final online showcase symposium that will bring together artists in India and the UK across three strands: screen industries, live performance, and fashion. Together, the artists will share their crafts and engage in dialogues regarding the possibilities, challenges and resources that have affected their respective industries, particularly since Covid-19, with a further opportunity to network with each other and create new short artistic outputs.

Our project intends to build capacity in developing the creative economies between these two nations by connecting local artists and knowledge to identify opportunities and overcome challenges in their respective sectors, especially as India marks 75 years of Independence.